BBSRC National Bioscience Research Infrastructure: Food Databanks

Technical abstract
The Food & Nutrition National Bioscience Research Infrastructure (F&N-NBRI) is a national coordinating ‘hub’ in nutrition and health and the leading national provider of new and continuously updated data, tools and services vital for UK public health, research and innovation. It is ideally positioned within QIB to acquire unique understanding of the research needs around data and tools focusing on food, gut microbes and health, that can benefit the wider research community (academia, industry, users).

F&N-NBRI will enable the UK to deliver nutritional policy and world-leading science in support of current and emerging national strategic needs in nutrition (food composition and intake), health (e.g., obesity, healthy ageing) and sustainability (environment, food security). It will add new food data and tools to meet the needs of researchers within QIB, and more widely across food biosciences in the UK. It will provide training and capacity development for key users in food and public health, and regularly engage with end-users, stakeholders and other potential beneficiaries to ensure knowledge exchange. F